RESEARCH PROPOSAL What is your project title? Development of additive manufactured polymeric seals for low molecular weight gases

The aim of this research is to explore the use of Additive Manufacturing to produce industrial seals for gases such as hydrogen or helium. The main application for these types of seals is for valves that are used in storage and transportation of compressed hydrogen and helium.